Introducing Green Technology into Historic Buildings

This project will encourage the introduction of green technology into historic buildings, overcoming the barriers which currently prevent their purchase and installation as part of capital projects. IPC will develop a new service to support the custodians of historic buildings and conservation architects in making well-informed decisions about green technology, and help articulate the case for support to planning officers and grant funders.